All-biobased in situ synthesised cellulose-lignin derived polymer composites

There is an ever increasing need to develop alternative materials for composites using sustainable and renewable resources. In recent years cellulose and lignin have emerged as separate solutions to this problem, but have typically been applied to composites as a component with other oil-based feedstocks - for instance cellulose fibres with thermoplastic/thermosets derived from oil, or carbon fibres from lignin as an alternative to PAN based materials. Significant developments have been made in recent years to take the rich chemical structure of lignin and convert it to useful feedstocks for resins. Some of this groundbreaking work has been carried out at the University of Tokyo in making divanillic acid based polymers from lignin. Equally, great strides have been made in developing cellulose nanomaterials for their use in composites, and unique derivatives that bridge the oil-water interface. Much of this work has been developed at Bristol University. This grant will bring together these unique and world-leading capabilities to develop a series of monomers from natural products, including divanallic acid, ferulic acid, and combinations of these with soybean oils. In situ polymerisation routes will be explored to make a 'one-pot' solution to the production of truly sustainable composite materials. These composite materials will be fully characterised in terms of their mechanical properties. Fundamental science of oil-water emulsions and emulsion polymerisation using these materials will be addressed, paving the way for their ultimate development in an ever increasingly sustainable world. Life Cycle Assessment of the materials will be undertaken for these materials to compare against traditional materials, for specific use in construction matrerials for housing. The whole package of work will address SDG12 (Responsible Consumption and Production), SDG13 (Climate Action), SDG11 (Sustainable Cities and Living).